Predicting Cancer Outcomes through integration and analysis of molecular, cellular and clinical data

Malignant melanoma has a poor prognosis for patients and presents as a highly heterogeneous disease. Therefore, it is hoped that through using different deep learning techniques more can be understood about the disease progression and how it affects different individuals. The project aims to combine medical imaging, genetic, clinical and lifestyle data to gain better biological insight of this complex disease and be able to stratify patients into treatment groups.